Joining Advanced Ceramics

The goal is to assist with the design of thermal protection systems for high temperature vehicles, which means managing the heat flux from the outside to the inside of the vehicle. For this PhD programme, the relevant steady state temperatures of the outer material is proposed by AWE to be in excess of 2000'C, whilst the maximum temperature of the internal substructure is anticipated to be ~600'C; thus generating a high temperature gradient.

The PhD will investigate, fabricate and test means to join potential outer layer materials to internal substructure materials via potential interlayer materials. The key issues are that at least one material will be a ceramic or ceramic matrix composite and the joints must be tested at high temperatures and under relevant thermal gradients.